The politics of scenarios and experiments in counter-rehearsals

This practice-based PhD explores the increasing use of simulations to pre-enact the future, establishing a new community space to imagine and rehearse alternative visions.

The space will act as a framework to develop methods for rehearsing future scenarios with various groups and
communities. It will be constructed over three years through theatrical experiments in stage-building and
participatory workshops. This will result in a final experimental documentary, following a group of
participants as they imagine and rehearse the lives of their community 30 years from now, based on where
they would like it to be. The film will engage participants through Future-Imaging workshops of 'how things
could work' (Boulding) and the construction of architectural stage-sets to act out scenarios in. The space and
film will offer an embodied knowledge of positive alternative futures we are yet to imagine (Boulding,
Fisher), aiding real-world struggles to bring them into reality.